3D reconstruction of complex shapes from images

Previous work in shape reconstruction in computer vision has focused on developing methods that can estimate the 3D shape of object categories from images that have pre-defined and known topologies, e.g dogs and other quadrupeds. However, once trained, these methods do not transfer to other categories, e.g spiders. While such models might be retrained to be able to reconstruct any category, current methods require large amounts of training data. As a result, existing methods are not applicable for categories where only limited data is available. Yet learning to reconstruct shape involves tasks common to all categories like estimating orientation, understanding rigid and articulated motion, and synthesising texture. A model that can leverage data from across multiple categories for learning these common tasks should be more robust and be better able to generalise to new categories.

We intend to explore the above hypothesis by answering the following questions: Can a single model for shape reconstruction accommodate multiple categories with varying topology? Can information inferred for data-abundant categories be transferred to data-sparse categories? Do such models also improve performance for the data-abundant categories?

In this project, we will develop new image-based reconstruction methods to answer the above questions. We will take inspiration from current generative methods like diffusion models which enable representations of categories to be learned such that their relationships to one another, with respect to different attributes, can be manipulated. Such representations could facilitate the co-learning of shared attributes like orientation within one representation space while learning to disambiguate unique attributes in another space.